Combining therapeutic vaccines and TCR-based therapeutics directed against novel antigens presented by cancer associated fibroblasts

Vaccines have proven to be been humanity's most effective medical intervention acting to prepare or stimulate an immune system against the desired target. The approach has delivered generally excellent safety profiles, has a broad potential to treat a range of diseases and modern iterations of the technology (namely LNP-mRNA vaccines) have highly flexible manufacturing. For this reason, the ability of vaccines to promote protective immunity is being explored outside of the infectious diseases field and as a platform for cancer immunotherapy. mRNA vaccines delivered via LNP technology have recently yielded encouraging results in randomised clinical trials. This technology has been selected by our new immunotherapy company, Epitopea, to translate our founders efforts to identify targetable antigens in cancer into novel therapies.

The proposed project aims to develop and deliver an mRNA vaccine targeting antigens associated with cancer associated fibroblasts, these are normal connective tissue cells co-opted by the malignant epithelial cancer cells to promote invasion, metastasis and other features required for cancer progression. The presence of these cells in the tumour environment of breast cancer, the most common type of cancer worldwide and the second largest cause of cancer mortality in females, is associated with poor patient prognosis.

Despite the adoption of novel therapies over the last 30 years, there still remains a high unmet clinical need in breast cancer. While therapy with immune checkpoint blockade has made some impact in this disease, we believe where cancer associated fibroblasts are dominant in controlling the tumour microenvironment this potential of this approach is blunted. Harnessing vaccines, alone or in combination with T cell-based therapies, to deplete fibroblasts from the tumour microenvironment should attain long-lasting anti-tumour effects.

The broad distribution of fibroblasts in the tumour environment and across different cancer types, means that targeting fibroblast antigens with a vaccine could deliver widespread patient benefit in several hard-to-treat solid tumours, pancreatic and liver cancers in particular.